Hydrogen Bunkering For Crew Transfer Vessels

WindCat Workboats operates 30 Crew Transfer Vessel (CTV) around the UK and 18 in Europe. Working with CMB Revolve Technologies Ltd (CMBRTL), Windacat has developed and built a Hydrogen Powered CTV. To operate this vessel in the UK, shore based Hydrogen Bunkering is required and once sufficient bunkering is available further CTV's will be manufactured or converted from Diesel. Without Hydrogen at the ports we cannot deploy H2 powered vessels and it is vital that we build an infrastructure. The Bunkering trailer allows targeted deployment and as a fleet builds will provide the business case for fixed assets.

This proposal builds on existing R&D by CMBRTL will take elements from these to allow the rapid development and deployment of a hydrogen bunkering solution to allow the H2CTV to be deployed in the UK.

These projects include a 200bar Storage system for on ship use, 200bar mobile bunkering station, 350bar fixed bunkering station at our multi modal hub and a 500bar container system for distributed H2 in Belgium. Combining these projects and working with the UK regulators we aim to deliver in a very short time scale a practical mobile bunkering system

This project will operate out of either Ramsgate or Grimsby with tube trailer refuelling at the Oxford tube trailer filling station operated by Air Products. The Bunkering trailer will be moved from the site using a partial Hydrogen fuelled truck.

The project will link with the CTV at Grimsby and will conduct bunkering and re-supply experiments to research the commercial and legislative compliance issues with regards to the entire end to end process. As part of the project CMBRTL will work with Hydrogen suppliers and the DFT for road transport and ADR approval, we will work with both Grimsby and Ramsgate port authorities for bunkering permissions and processes and further we will work with the MCA to define the interface and bunkering processes between the shore and the CTV.

This will be the first end to end marine bunkering system to be trialled in the UK. The initial Trials will now take place using a simulated vessel at the CMBRTL facility in Brentwood due to Vessel approval delays.

The project will un-lock the use of hydrogen in the port and allow CMBRTL and Windcat to expand our operations within port accelerating the decarbonisation of the maritime sector.